Overcoming as an eco-phenomenological move in Nietzsche's middle-to-late writings

The premise of this project proposal is to explore notions of 'overcoming' as they appear in Nietzsche's middle-to-late writings, an aspect of Nietzsche's work that I initially came across while researching a suggested move beyond anthropocentrism that is developed throughout the middle writings, discovering a proto-phenomenological tone to these works regarding Nietzsche's situating of the embodied subject in its world. This repeated motif of overcoming
appears in a similar form within several instances in traditional phenomenology, namely Heidegger's existential analytic, and in both cases I found these instances to ultimately return to a discussion of the subject's embodiment and its bodily relation to the world, which is a valid exploration in itself, however it can also lead to ecologically motivated (thus eco-phenomenological) observations regarding one's feeling of embodiment within a waning natural
world.

Research Methods
The theoretical framework of this analysis, and therefore the research methods employed will ultimately be phenomenological, in that the experience of embodiment will be analysed via an explored understanding of how one's self interacts with a perceived world and the limitations of such. While I draw my phenomenological framework from a close reading of Being and Time, I remain aware of the necessity to deeper explore the work of Merleau-Ponty on embodied philosophy, primarily for its continued application to contemporary eco-phenomenology, as well as moments within the tradition as initiated by the works of Husserl. This project therefore requires explicit treatment of Nietzsche as a proto-phenomenologist, as mentioned in Christine Daigle's (2021) book on Nietzsche's proto-phenomenological development in the middle writings, though I plan to approach this with caution due to Nietzsche's lack of explicit intention of writing a phenomenological analysis. My proposed method of doing so would be to hold Being and Time as a core phenomenological work, holding it behind Nietzsche's work to compare and identify the emergence of proto-phenomenological explorations of the body and overcoming within the middle-to-late writings.